Developing methods and software to analyse and interpret Normal Human Genome Variation and Disease

A common strategy for selection of disease causing genes/variations is a comparison of variants in
affected individuals with unaffected population databases. It is expected that patients with severe
phenotypes have variants which are very rare or not present in healthy individuals. The challenge is
to identify them among the thousands of other variants. This is complicated by issues like the
presence of rare benign variants in affected individuals (1-4% have frequency <0.5%[1]); multiple
genes causing the same disease phenotypes; and deleterious mutations occurring in healthy
populations possibly due to reduced penetrance[2].
The overall aim of this project is to link an individual's genetic variation to disease potential by
studying mutations and their propensity to be tolerated in the context of population variation. A
computer-based multidimensional approach will be used to develop software which would consider
multiple factors (e.g. genome/gene/protein/phenotype/network) and analyse human genome variants
at individual (where data is available) and group levels in both disease and population datasets (e.g.
ExAC[3], gnomAD[4], 1000 Genomes[1]), to help interpret and predict where disease-causing
variation is likely to arise in the human genome. Automation of existing manual procedures and
applying them on large-scale 'omics' datasets as well as developing new methods for more detailed
computational analysis of genomic data would aid variant prioritization and provide a ranked subset
of variants for further biological investigation.